Understanding Object States in Vision-Language Models

This research will introduce improvements to Vision-language models that allow for better linking of specific ideas or attributes (like colour or state) to physical items (like an apple), in order to help models recognize and understand the properties of objects in images and will address the following:
(1)Assess the ability of various Vision-Language models to recognize and understand the physical states of objects.
(2) Determine how well these models can distinguish between different object states.
(3) Identify the limitations and challenges faced by existing Vision-Language models in accurately recognizing object states. This includes understanding the shortcomings in their architecture, training data, and the effectiveness of their learning objectives.
(4) Address specific areas where improvements can be made to Vision-Language models, such as refining the architecture for better object states understanding and developing better training objectives.
Investigate whether Vision-Language models effectively recognize and encode the physical states of objects?
What are the limitations of current Vision-language models in recognizing object states?
What architectural changes can improve the object states understanding in Vision-language models?
What training objectives are necessary for Vision-language models to improve object states understanding?

To enhance object states understanding in Vision-Language models, several strategies will be used to focus on different aspects of the models. The effects of focusing on individual objects within images instead of the whole image will be tested. This can help models associate concepts with specific objects. The next stage will focus on explicit training objectives, such as tasks that differentiate between similar objects based on their attributes, which can help reinforce object states understanding.

By implementing these strategies, it is anticipated there will be enhancements to Vision-Language models' ability to understand object states, leading to improved understanding and reasoning capabilities.

The research will lead to improved object state recognition that can enhance robotic systems' ability to interact with their environment. For instance, robots could better understand whether an object is whole, sliced, or in a different state, allowing for more effective manipulation and task execution, such as cooking or assembly tasks. In Augmented Reality and Virtual Reality applications, accurate recognition of object states can lead to more immersive and interactive experiences such as virtual assistants could provide context-aware information based on the current state of physical objects in the user's environment. In fields such as video editing and content creation, understanding object states can facilitate automated editing processes, eg in video editing software could automatically identify and suggest edits based on the states of objects within the footage.